Chiaro - empowering products for women

"Chiaro is a pioneering UK technology company, specialising in devices targeted towards women's health. Its lead product, Elvie Trainer, is an award winning pelvic floor exerciser and tracker.

The proposed project will accelerate the development of Chiaro's third innovative product, a new connected device designed to have a substantive impact on women's lives."